Cycleoiler - Bicycle Chain Lube Delivery System

Scottoiler
has been designing and manufacturing award winning chain lubrication systems for
motorcycles since 1986. The oiler system works by delivering lubrication to a motorcycle
chain as it is driven. Scottoiler has developed an international reputation and brand with a
multi channel market strategy with OEM, wholesaler, dealer and end user outlets. Ten years
ago the company looked at developing a product similar in nature to the motor cycle chain
oiler for the bicycle. Some ad-hoc activity took place culminating in the development of an
initial prototype in 2002. However initial testing failed to deliver meaningful results and the
project was halted. Initially the project was regarded as a development of the existing motor
cycle oiler. It turned out to be a requirement to design a completely new system for the
cycling community.
The impression remained that there was a large market opportunity for an oiler for bicycles.
Following on from a very successful Proof Of Market exercise supported by the Technology
Strategy Board, it was established that there was a significant and tangible market opportunity
of £150M for a targeted market sector of the cycling community. In addition the user product
requirements were also established with potential price points for market entry.
The purpose of this Proof of Concept exercise is to test the technical feasibility of the user
requirements. If the user concepts can be proven to be technically feasible a product would be
highly desirable to the targeted market and hence the decision to make final the investment to
develop the sellable product can be made from a position of knowledge and understanding.